Nature Treks VR: Together

Nature Treks - Together is a multiplayer virtual reality experience that encourages people to express themselves, relax and communicate in a simple but powerful manner. An innovative tool for assisting the well being and mental health of individuals that may exacerbated during periods of lockdown or isolation.

During times of isolation social media usage increases dramatically, increasing the problem. Nature Treks: Together encourages the user into an environment of 'being' not 'doing'. A place to express fundamental emotions that can build up during confined. A place to create and share, free from consequence or judgement, contrary to traditional social media.

It will potentially reduce the individuals need for medication.

Individuals can access the software via digital download, requiring no contact delivery, not reliant on a physical supply chain or requiring any assistance for the use.

Transport and immerse yourself in a large beautiful, detailed natural world, alive with the sounds, colors and shapes of nature.

Express your emotions and communicate with others using the 'emotion halo'. Release a storm to express anger or envelop others in a soft radiant pulse to express your love.

Summon the 'Creator Halo' to influence and modify the environment as you feel. Surround yourself in a meadow of flowers, create a forest of trees or ancient stone circle.

Unleash your creative side by painting your own visualization. Package these up in a 'thought seed'. Share these with others within the environment or simply leave them in the world for others to discover and release.

After reviewing the project mid term we are encouraged by the quality in comparison to other experiences on the market. We feel that the experience will be an improvement on our existing released project.

During and following the Covid-19 pandemic individuals lives are altered. For many reasons these changes can increase or cause mental health issues for individuals. The demands for tools to assist mental health and well-being without travel or contact has increased. Our proposed project will be an additional and unique tool for individuals to access, a tool to help relax, release and if desired share emotions and feelings. Using virtual reality provides an innovate method to deliver some assistance with mental health and well-being to individuals.